Proof of Concept for a contact-less ammonia monitor for use in the drinking water, waste water and process industry by Multisensor Systems Limited.

Development of a contact-less ammonia monitor for use in the drinking water, waste water
and process industry utilising novel sensor technology.